Bespoke polymers for ASDs

Developing a new medicines requires careful formulation, and is becoming increasingly challenging as new drug molecules tend to have poor physico-chemical properties, with aqueous solubility and dissolution properties being a key challenge. A typical strategy is to develop an Amorphous Solid Dispersion (ASD) in which the drug is molecularly dispersed within a polymer matrix, with the overall product being in the amorphous (as opposed to crystalline state).
Use of ASDs does however come with challenges, including compatibility between drug and polymer, stability of the ASD with respect to crystallisation (which is thermodynamically favoured, but which negates the benefits of the ASD formulation), and choice of polymer. While some rule of thumb guidance is available it remains a challenge to formulate new drugs as ASDs. The drugs are always new bespoke chemicals, while choice of polymer is limited to a few off-the-shelf "usual suspects" which are used largely for traditional rather than science-driven reasons.
The project will investigate the potential use of bespoke polymers for ASD formulation, with new polymers being designed and developed to increase hydrogen-bonding interactions between drug and polymer. The intention is to create a set of polymers, each of which will stabilise a particular chemical class of ASDs.
Polymer synthesis will be undertaken at UCL (or Nottingham if required), formulation using a high-throughput (HT) "extreme miniaturised" robotic system at Nottingham. The Nottingham robot allows the ready fabrication of micro-arrays at (for example) 1% drug-polymer loading increments and this represents a giant stride forward in our ability to address complex formulation challenges. Large data sets will be generated and the team will employ the usual machine-learning (ML) methods to develop and refine models to predict drug-polymer compatibility (usual methods = molecular informatics and multiple linear regression to model appropriate data).

Potential impact
Pharmaceutical technologies underpin healthcare product development. Medicinal products are becoming increasingly complex, and while the next generation of research scientists in the life- and pharmaceutical sciences will require high competency in at least one scientific discipline, they will also need to be trained differently than the current generation. Future research leaders need to be equipped with the skills required to lead innovation and change, and to work in, and connect concepts across diverse scientific disciplines and environments. This CDT will train PhD scientists in cross-disciplinary areas central to the pharmaceutical, healthcare and life sciences sectors, whilst generating impactful research in these fields. The CDT outputs will benefit the pharmaceutical and healthcare sectors and will underpin EPSRC call priorities in the development of low molecular weight molecules and biologics into high value products.

Benefits of cohort research training: The CDT's most direct beneficiaries will be the graduates themselves. They will develop cross-disciplinary scientific knowledge and expertise, and receive comprehensive soft skills training. This will render them highly employable in R&D in the pharmaceutical, healthcare and wider life-sciences sectors, as is evidenced by the employment record in R&D intensive jobs of graduates from our predecessor CDTs. Our students will graduate into a supportive network of alumni, academic, and industrial scientists, aiding them to advance their professional careers.

Benefits to industry: The pharmaceutical sector is a key part of the UK economy, and for its future success and international competitiveness a skilled workforce is needed. In particular, it urgently needs scientists trained to develop medicines from emerging classes of advanced active molecules, which have formulation requirements that are very different from current drugs. The CDT will make a considerable impact by delivering a highly educated and skilled cohort of PhD graduates. Our industrial partners include big pharma, SMEs, CROs, CMOs, CMDOs and start-up incubators, ensuring that CDT training is informed by, and our students exposed to research drivers in, a wide cross-section of industry. Research projects in the CDT will be designed through a collaborative industry-academia innovation process, bringing direct benefits to the companies involved, and will help to accelerate adoption of new science and approaches in the medicines development. Benefit to industry will also be though potential generation of IP-protected inventions in e.g. formulation materials and/or excipients with specific functionalities, new classes of drug carriers/formulations or new in vitro disease models. Both universities have proven track records in IP generation and exploitation. Given the value added by the pharma industry to the UK economy ('development and manufacture of pharmaceuticals', contributes £15.7bn in GVA to the UK economy, and supports ~312,000 jobs), the economic impacts of high-level PhD training in this area are manifest.

Benefits to society: The CDT's research into the development of new medical products will, in the longer term, deliver potent new therapies for patients globally. In particular, the ability to translate new active molecules into medicines will realise their potential to transform patient treatments for a wide spectrum of diseases including those that are increasing in prevalence in our ageing population, such as cardiovascular (e.g. hypertension), oncology (e.g. blood cancers), and central nervous system (e.g. Alzheimer's) disorders. These new medicines will also have major economic benefits to the UK. The CDT will furthermore proactively undertake public engagement activities, and will also work with patient groups both to expose the public to our work and to foster excitement in those studying science at school and inspire the next generation of research scientists.